Endoscope the thickness of a human hair: seeing and listening

Traditional endoscopes comprise many thousands of optical fibres resulting in sizable systems. Here in Glasgow we are developing an endoscope the width of a single human hair. This new approach gives images of hard-to-reach areas, but sometimes sound is important too. The aim of this project is to extend the functionality of our endoscope to give both images and sound. We will achieve this through high-speed homodyne imaging of the back scattered light. This will involve skills in optical design, algorithm development and high-speed computing. Beyond the technical aspects of the project the student will interact strongly with our external collaborating organisations.